Thymic and peripheral T cell tolerance in autoimmune diabetes

Type 1 diabetes results from an immune attack on the pancreas. The damage is carried out by white blood cells called T cells. We will study why CD8 T cells (the type of killer cell that normally defends the body against infection) that can damage the insulin-producing cells of the body develop and how they become active to cause diabetes. In a mouse model of diabetes, the non-obese diabetic (NOD) mouse, we have found that cells recognising insulin may be very important in the early damage to the insulin-producing beta cells. We will carry out a series of experiments that will inform us as to how these CD8 T cells that recognise insulin are regulated naturally to try to prevent them from attacking the beta cells. If we can understand why the cells develop and how to turn them off, this will be important in the future design of immunotherapy that could prevent diabetes and help to protect transplants and replacement cells producing insulin. Furthermore, results from understanding how these cells develop in diabetes may be of benefit in understanding more generally why cells of this kind develop and cause problems in other autoimmune diseases.

Technical abstract
T cell selection in the thymus is regulated to prevent high avidity self-reactive T cells from release to the periphery, and protects against autoimmunity. It is known that self antigens from peripheral tissues are expressed in the thymus and this contributes to negative selection by inducing deletion of cells recognising these antigens with high avidity. However, T cells that recognise peptides with low avidity may escape from negative selection and could then be released from the thymus. Peripheral T cell tolerance mechanisms that include deletion or alteration of activation threshold will then come into play to prevent potentially autoreactive cells from causing autoimmune disease. We will investigate central and peripheral tolerance controlling insulin-reactive CD8 T cells that recognise a peptide of insulin that binds with very low affinity to the MHC-Kd in the Non-obese diabetic (NOD) mouse model of spontaneous autoimmune diabetes. These cells infiltrate into the pancreatic islets at a very early stage of the disease process and can be activated to cause diabetes. We propose that because the cells have low functional avidity related to the poor binding of the peptide to the MHC, high levels of antigen expression are required to stimulate the cells. Thus, we will test whether they are subject to deletion in the thymus using models where expression of insulin in the thymus is altered. We will also study mechanisms of peripheral tolerance testing for peripheral deletion and alteration of activation threshold in the periphery, also utilizing models where proinsulin expression in lymph node stromal cells or dendritic cells is altered. Overall, this proposal will provide important information about selection, deletion and tolerance of low avidity, potentially highly autoreactive CD8 T cells that recognise a low affinity self peptide and could represent an important subset of cells that cause autoimmune disease.